Epigenetic regulation of mammalian development and stem cell differentiation

Technical abstract
Polycomb-group (PcG) proteins mediate transcriptionally repressive epigenetic information and are critical regulators of cell fate decisions. Our group is interested in understanding how PcG proteins modulate the epigenome during early mammalian development and stem cell differentiation. The specific objective for this PhD Studentship is to determine the role of the PcG-protein Ezh2 during the transition from pluripotent epiblast cells to mesoderm and endoderm lineages. Investigating these processes will provide crucial insight into how distinct cell types are formed in the embryo and will uncover new ways to use stem cells for cell-replacement therapies.

You will use embryonic stem cells and early-stage mouse embryos, in combination with state-of-the-art genomic and epigenomic approaches, to uncover the dynamics of genome-wide epigenetic changes that occur during cell differentiation. These data will provide the first analysis of epigenetic states that are reprogrammed during mesoderm and endoderm formation, and in doing so will identify key target genes of PcG proteins. Transgenic stem cell lines and embryos will be used to test the functional role of Ezh2 in modulating epigenetic information and gene transcription during these processes. The results will define the key role of Ezh2 during early development and stem cell differentiation and lead to better understanding of why PcG proteins are required for cell fate decisions. Identifying the detailed mechanisms of how this process occurs has major relevance for stem cell and developmental biology, and other broad areas of biomedical research, including cancer epigenetics, tissue homeostasis and ageing.